Representational Ethical Model Calibration - Evaluating and mitigating performance disparities in medical Artificial Intelligence (AI)

Our research investigates whether machine learning methods can be used to expose and adjust for demographic biases within biomedical models to ensure equitable performance across patient groups. In the 1990s the emergence of 'Evidence Based Medicine (EBM) emphasized the importance of using evidence from controlled, randomised studies in clinical decision-making, yet this reliance on proof has disadvantaged patient groups who were left out of the original equation. The discipline of medicine reflects wider power inequalities in society and for a long time the medical domain lacked the perspectives of women, racial, ethnic, sexual and gender minorities often to the detriment of their health outcomes. In contrast to the current statistical models that treat all patients as a variation from the average, high dimensional AI models present an opportunity to integrate detailed nuanced knowledge that represents individualised truth. High-dimensional digital phenotyping offers a precision that may be able to produce personalised care that is free of socially biased knowledge bases or historic inequalities in access to care. Our aim is to produce models that adjust for all individual variation, avoiding any comparison to a statistical mean, and mitigate discriminatory performance disparities that contribute to health inequalities in wider society